The medium- and long-term impact of mentoring at transition points at primary to secondary settings on children at risk of serious youth violence

In July 2021, a cross governmental initiative called the "Beating Crime" plan was launched
with the aim of supporting children and young people at risk of serious youth violence to
engage or re-engage with educational settings. Data from the Ministry of Justice and the
Youth Justice Board shows that Manchester's Serious Youth Violence rate is the second
highest in the country after Birmingham and above England's average rate and was chosen
as one of pilot local authorities. The Department for Education funded the Alternative
Provision (AP) Taskforce to start work in September 2021 on intensive wraparound
support for children at risk of serious youth violence who are learning in AP. The SAFE
(Support Attend Fulfil Exceed) Taskforce was then launched in 2021 as a "second tier"
upstream preventative initiative focused on vulnerable children in mainstream education.

Manchester City Council (MCC) produced a Joint Strategic Assessment (SNA) where
mentoring was recommended as the best option for the city. Mentoring, in this project is
defined by Phillips as "...an older experienced guide who is acceptable to the young person
and who can help ease the transition to adulthood by a mix of support and challenge. In
this sense it is a developmental relationship in which the young person is inducted into the
world of adulthood. (Hamilton,1991; Freedman,1999)"